Comingled Carbon Fibre - Readiness for Market

Advanced carbon fibre composite materials score well on performance, strength, and weight; but high cost and manufacturing complexity limits its broader market adoption. Comingled Carbon Fibre is an innovative material which may offer the potential for lower-cost, higher volume composites manufacture. Our project will advance the manufacturing readiness of Comingled Carbon Fibre (CFF) technology in the UK. Through this innovation in Carbon Fibre Materials & Manufacturing, we aim to increase manufacturing output, productivity and value capture in the UK.